Decrypting the genetic architecture of heart failure imaging signatures through machine learning in large-scale genome-wide association studies

Heart failure is a common medical condition in which the heart does not efficiently pump blood around the body. It frequently leads to disabling symptoms and early death. Detection of abnormal changes in the heart structure and function by imaging aids heart failure diagnosis and can predict poor outcomes. Genetics determine variation in the heart structure and function as supported by the heritability assessment in family studies. Prior research into the genetic influence of heart structure and function focused on conventional heart measurements such as the heart size or overall pump function in a relatively modest number of mostly European (White) individuals. These research studies found a limited number of genetic loci (regions in the genome) explaining a small proportion of observed heritability in a population. This study will assemble one of the largest datasets containing heart imaging, electrocardiogram (ECG, a simple test to check heart rhythm), detailed lifestyle information and health outcomes in up to 888,000 individuals with diverse racial backgrounds. The large dataset will permit the development of reliable artificial intelligence (AI) techniques to automatically extract or estimate heart measurements from imaging and ECG. Conventional imaging metrics such as the volume of the heart chambers and the pump function as well as more advanced measures such as the pressure changes in the heart, which could be a more sensitive marker of a failing heart, will be developed. Using these imaging measurements along with individual genetic data, computational experiments will be carried out to discover the genetic markers which could provide additional knowledge on the origin and causes of HF and assist in the development of new medications which are urgently needed for certain types of heart failure. The results will also allow evaluation of the cause-and-effect relationships between cardiovascular risk factors such as obesity and high blood pressure and abnormal changes in the heart and eventual development of heart failure using a technique called "Mendelian Randomisation". This information will help in crafting targeted public health and preventive strategies. Lastly, with the data on genetic associations, we will build the genetic risk scores for each individual and test if they can predict heart failure development and perform well across different ethnic groups. If successful, this approach will transform the future management of heart failure by allowing doctors to provide a personalised assessment of each person's lifetime susceptibility to heart failure which will in turn permit early diagnosis, tailored lifestyle advice and pre-emptive medical treatment.

Technical abstract
Heart failure (HF) is a common and deadly condition with a staggering societal impact. Aberrant cardiac remodelling quantified by imaging techniques underpins HF diagnosis and tracks outcomes. The genetic architecture of these imaging endophenotypes is incompletely understood. This study aims to uncover the genetic basis of HF imaging biomarkers using robust computational algorithms. Leveraging one of the largest datasets of cardiac imaging, electrocardiogram (ECG), detailed participant characteristics and clinical trajectories (Ntotal~888,000 [94% genotyped, 41% non-Europeans], Nimaging~163,000, NECG~169,000), I will: (i) improve the generalisability of existing automated cardiovascular magnetic resonance image annotation algorithms to extract conventional image-derived measurements (e.g. ejection fraction, myocardial strain) and novel imaging phenotypes (left ventricular filling pressure [LVFP], pressure-volume parameters) and (ii) apply deep learning techniques to predict HF imaging features from ECG. The diagnostic and prognostic importance of these biomarkers will be examined extensively. Clinically relevant endophenotypes such as LVFP and diastolic characteristics will be evaluated in trans-ethnic genome-wide association meta-analyses to discover novel genetic loci, biological pathways and drug targets, which will provide mechanistic insights into the cardiac remodelling process and therapeutic opportunities. Mendelian randomisation will be performed to infer the causal relationships between cardiovascular risk factors, intermediate imaging endophenotypes and heart failure outcomes, which will inform our preventive strategies. The additive prognostic role of imaging polygenic scores and their inter-ancestry transferability will be assessed. The findings could substantially advance our knowledge of the biology of HF, promising therapeutic targets and personalised risk stratification which could transform future HF treatment strategies and clinical guidelines.